Sensing the Forest - Let the Forest Speak using the Internet of Things, Acoustic Ecology and Creative AI

Climate change is a world problem. The effects of climate change are clear from the latest natural disasters in the world (e.g. summer droughts in Europe, Antarctica ice melting, and floods in India and Pakistan, among others). Arguably, the general public lacks accessible scientific information at a local level that can help them make informed decisions on how to adapt to everyday life and contribute to the future national adaptation to climate change. Forest loss or deforestation is one of the causes of contemporary climate change. Similar to weather observatories, there exist forest observatories that produce vast amounts of environmental data that require analysis and interpretation by expert scientists, usually in a way not easily digestible by the general public. Much of the scientific research on the impact of climate change on forests focuses on a limited number of intensively monitored areas. This lacks wide geographical variability, increasing the uncertainty when upscaling to a regional or national level for policy-making. We believe that offering artistic and simplified graphical/sonic interpretation of complex data and the ability to monitor nearby trees can help raise awareness of relevant issues caused by climate change to our forest ecosystem and contribute to a wider geographic data variability. The project will bring the attention of the general public to the forest changes caused by climate change. This project contributes to community building of artists, scientists and forest aficionados by debating the potentially devastating effects of climate change on forests. We hope to make a positive impact on people's opinions that can turn into policy change.

The overarching research question is, how can the use of artistic and community science research methods help to inform and educate people about climate change? In particular, what can we learn from using artistic and community science research methods employing the Internet of Things (IoT), Acoustic Ecology and Creative Artificial Intelligence (AI) in relation to monitoring forest behaviour and raising awareness about climate change?

The project aims to raise awareness among forest visitors/aficionados, artists, scientists, and the general public about the connection between forests and climate change. Community building will centre on looking at a better understanding of forest behaviour using complex scientific data in creative and artistic ways. The project has three key objectives: (1) To make a one-year on-site and online artistic intervention in a UK-based forest using live scientific data and fostering acoustic ecology experiences. (2) To develop an in-house Internet of Things (IoT) prototype to measure variables related to tree stress, such as sap flow, air temperature, humidity and soil moisture to be piloted using community/citizen science methodologies connected to web applications for data analysis, visualisation and sonification. (3) To provide and disseminate tools, online resources, and pedagogic activities as well as to promote a discussion environment to foster awareness and engagement among the general public.

We envision the combination of artistic and techno-scientific research methods to accomplish the project's objectives. Our methodologies are interdisciplinary, with an emphasis on finding new artistic, acoustic and audiovisual methods to understand environmental forest data. The project is novel because it brings an interdisciplinary team of artists and scientists together to work on a timely issue using an original approach to gaining knowledge about the connection between forests and climate change that can have a local, national and global impact. Both academics and non-specialists can benefit from this research. Academic fields include SMC/musicology, Human-Computer Interaction, Sonic Arts and Ecology.